A3 Monitoring Smart Platform for Structural Health Monitoring

In this project, A3 Monitoring plans to develop and validate a concept software solution that
harnesses its breakthrough algorithm to address the fundamental issues of Structural Health
Monitoring and ultimately enable its widespread adoption.